Manchester Metropolitan University and Holchem Laboratories Limited

To use innovative surface contamination detection systems to develop a novel algorithm to relate surface contamination and processing conditions in the food processing industry to effective cleaning products and regimes to inform customer product selection and guide ongoing product development.